Integrating Visual and Context Information into a Mobile Intelligence Solution for Sustainable Management of Wheat Pests and Soil Health

Sustainable management of UK wheat pests and maintenance of soil health have become a high-priority agricultural issue in the UK. This project will investigate the technical feasibility of integrating visual and contextual information with advanced data fusion techniques into a mobile pest management solution that offers: rapid detection and quantification of wheat pest by mobile devices; efficient forecasting of accepted pest thresholds for sustainable management; estimation of the corresponding efficacy of a pesticide for pest control. The project will be led by University of Sheffield, and build on existing technologies, data resources and platforms from previous projects within the consortium.